Smart USB power and batteries for waste reduction

Two candidates identified- Cambridge IP - an expert on IP landscaping or alternate is Intralink an expert on IP targeting/assessment into ASIADepending on timing of award, either could be our preferred single supplier we would like to engage with